Smart Saudi - Smart city global feasiblity study focusing on the Kingdom of Saudi Arabia

**BlockDox** is a data science focused proptech company. **BlockDox's** intelligent platform brings meaning to data as real-time, predictive and actionable insights.

This Global Feasibility Study project will explore smart city opportunities in the Kingdom of Saudi Arabia.

The Kingdom of Saudi Arabia (KSA) is investing heavily in large scale smart city "giga" projects and related digital technologies as part of its Vision 2030 programme. Some of the world's largest and most ambitious smart city projects are being planned in KSA including Neom (the largest civil project in the world currently under construction), and Amaala.

BlockDox are particularly interested in this emerging and exciting opportunity in KSA due to its strong alignment with their technological solution, project size and significant reputational value